Mission to Mars

Mission to Mars needs YOU!

Space exploration and self isolation share many similar challenges - Mission to Mars acknowledges the current restrictions and turns them into an exciting and immersive space simulation that your children can experience at home!

Your child will 'apply' to join the first team of humans travelling to the planet Mars. Their training takes place at home, as they simulate the long-isolated journey to Mars in a space craft (in real-time this would take at least 7 months - but you can take it as fast or slow as you like). They will receive regular video messages from 'Mission Control', just like they would on a long duration space mission. These messages will be from a combination of actors and real-life individuals who work in the space industry and they will set the mission narrative and present a series of fun challenges as the mission progresses.

The engaging challenges will fit seamlessly into the overall mission story and will be curriculum-linked for Primary School Key Stages 1+2 across all subjects. For Example...

Art: designing a mission patch, Music: creating a mission theme tune, PE: how to keep fit in space, Science: growing, tending (and then eating!) a vegetable, Computing: programming and debugging a space robot using Scratch, English: keeping a mission log, Geography: looking for a suitable landing site on Mars, DT: designing your new Martian habitat.

The aim is to provide a 'learning through fun' experience that will immerse and inspire your child throughout this self isolation period.

Additional Information:
With the Extension for Impact funding we will create marketing activities to increase the impact and dissemination of the project. These will include three short adverts directed at parents, community leaders, and teachers, and include promotion through social media channels, press releases, newsletters, and education activities. We will also be approaching potential collaboration partners such as UK Space Agency, European Space Agency and Royal Aeronautical Society for marketing and sponsorship as well as developing a way to monetise the website.